DecomSmart

MDA Space & Robotics Ltd., has partnered with innovative and experienced UK SME companies and a renowned UK international organisation to demonstrate the expertise to perform and deliver characterisation, decontamination and dismantling of complex nuclear chemical facilities. The team of 10 UK Companies, each a technology specialist in its own field, contribute to this highly skilled Consortium that is ideally placed to deliver a unique integrated solution that can be applied across the national and international nuclear decommissioning markets. Using sophisticated communications expertise coupled with robotics engineering developed and deployed for the most hazardous and challenging environments including those of space, medical and nuclear industries, the solution offered by the MDA led consortium brings together cost effective but proven cutting edge technologies with a pragmatic 'fit-for-purpose' delivery approach. An essential element of the characterisation process is the management and understanding of primary and secondary waste and to ensure its sorting and packaging in accordance with statutory legislation. The use of innovative decontamination and waste collection techniques shall ensure the cost and environmental consequences are known and minimised whilst maintaining compliance with safety standards. Integrating and building upon current technologies and innovative concepts this 'end-to-end' solution enable full and complete facility characterisation, including establishing a physical, chemical and nuclear environment inventory providing with confidence a detailed map of the building complex to be dismantled. This provides a stable platform to achieve safer, cost effective, and quicker completion. The complete dismantling process will generate technical records that will be vital component in the long-term management of waste as well as ensuring compliance with nuclear waste disposal legislation. Traceability of each item removed, its subsequent monitoring and treatment, followed by the sorting and segregation decision shall be uniquely documented and recorded.